The use of synthetic biology tools to improve the production of AAV in HEK-293 cells

There is growing interest within the biotechnology industry in the development of advanced viral vector-based gene therapeutics (VGTs) which offer the promise of preventing or slowing the progression of, and sometimes curing previously untargeted diseases. Adeno-associated virus (AAV) has shown great promise as a gene therapy vector in multiple preclinical and clinical applications. As excitement over VGTs continues to grow, so does the demand for viral vector production. With these ongoing VGT developments, continued effort has been focused on scalable manufacturing processes that can efficiently generate high-titre, highly pure, and potent quantities of recombinant AAV (rAAV). The cell line used to produce rAAV is HEK293 (derived from human embryonic kidney cells) and this PhD studentship is focussed on using the tools of engineering biology to modify HEK293 cells to enhance the yield of potent rAAV which would expediate the delivery of life changing medicines to patients and have significant commercial benefits to our industrial partner Fujifilm Diosynth Biotechnologies UK.

The research questions to be addressed concern the cellular bottlenecks to AAV production. A major by-product of all adeno-associated virus (AAV) vector production systems are "empty" capsids, void of the desired therapeutic gene that are of no use in the treatment of the targeted disease and need to be removed by additional purification steps. Thus, there is a need to increase the genome packaging efficiency and reduce the number of empty capsids from AAV biologics. One issue that has been identified is the poorly coordinated timeline of capsid synthesis and viral DNA replication resulting in a low ratio of full virions. In this project we will develop inducible systems such that the capsid is synthesised after the viral DNA the hypothesis being that this should result in a higher proportion of full capsids.

In the first 6 months of the project the student will learn how to grow suspension HEK293 AAV production cell lines in serum free media and make learn how to transfect them and make AAV and how to perform the relevant assays. They will then learn how to modify the cell lines using CRISPR systems targeting genes known to enhance AAV production. The student will subsequently focus on developing genetic tools enabling induction of the genes expressing capsid proteins. The student will be trained in molecular biology and engineering biology techniques. In addition, they will be trained in analytics, assays and industrial processes relevant for AAV production and have regular meetings with industrial collaborators. The student will also be provided with training in core skills such as presentation skills, science communication, networking for scientists, social media for academics, leadership, influencing, working with industry, entrepreneurship, IP and tools for creative thinking.